Searching for electroweak SUSY production using proton-proton collision data from the ATLAS detector with a final state of 2 t leptons decaying lepton

This project will focus on the search for SUSY via direct stau production using machine learning. The final state of 2 tau leptons is used, where one decays leptonically and another decays hadronically. This allows for the use of a lepton trigger, leading to stronger constraints on the neutralino mass.